"Lab to Consumer"; Lifecycle Optimisation

This project aims to improve the reproducibility of consumer products across global supply chains, in the face of varying feedstock, changing recipes, sustainability targets and the needs of consumers.
The challenge is to attain both the correct chemical composition and exact physical properties to satisfy the consumer, with the same ingredients giving vastly different properties due purely to processing. Concurrent design of process and product requires the properties to be related to the raw materials and the processing history.
Using through batch data, Perceptive Engineering will develop a methodology and multivariate advisory system to visualise interactions between Raw Materials, Process and Product. These will assist with the scale up and transferability of processes; ensuring consistent quality.